The application of artificial intelligence to a complex energy application

The company has no expertise in AI (Artificial Intelligence) techniques and methodologies. Engagement with the external expert will enable the company to properly assess whether the it would be feasible to use these to replicate and enhance the process created for the selection and development of pipeline pigs. It will also enable the company to properly assess the scope of future work necessary to productise the methodology and scope out how this could be achieved.